Mercury's Caloris Basin Rim

Mercury is a fascinating place in our Solar System. Despite being difficult to study, we know it to be a unique planet that can teach us about how our solar system formed and the critical phenomena known to occur on all planets. This PhD on the Caloris Basin presents a rare opportunity to get to grips with impact events and basin formation processes. In studying the structures of the rim, we can learn more about the forces that created them and what makes Caloris different from basins like the South Pole-Aitken. With impacts potentially being world-defining events, I wish to increase our understanding of these, furthering the evolving understanding of Planetary Sciences. I would relish the opportunity to actively partake in a field that I have been fascinated with since I learned of the impact that wiped out the dinosaurs. The Open University, as a world-renowned institution, has spearheaded work on Mercury, delivering high-profile publications and having strong contacts with other research groups. It is an excellent place to pursue a PhD and develop my knowledge, skills and connections as I continue my path into research. I wish to contribute to this by adding my skills and work ethic to the OU.

I have hands-on experience working with GIS in my BSc and my ongoing MSc. Both have seen me completing work on surface analysis, identifying terrain types and features, and producing reports at industry standards; in my BSc, this was an analysis of RRE deposits within the Tamar Valley, assessing the viability and accessibility of resources. I investigated hydrocarbon production within UK waters for my MSc, documenting outputs and predicting possible locations of new sites using geospatial tools. My undergraduate saw me completing a mapping project on Kerrera in Scotland, surveying the island, and producing field maps, cross-sections and a report. I have also undertaken additional mapping at A-Level, during my BSc and potentially my MSc in the UK, France and Cyprus, working on features such as highly faulted sediments. This fieldwork has given me experience with geological mapping and practical insights into how geological features can manifest. I also have experience with coding, such as MATLAB and Python, from my PGCert and MSc, giving me insight into data management and programming. All of these allow me to bring useful skills and knowledge to this PhD.

My time with each academic institution, Portsmouth, Birkbeck, and Aberdeen, has allowed me to develop a well-rounded knowledge base in multiple relevant fields. My MSc in Planetary Sciences incorporates space weather, astronomy, instrumentation design, comparative planetology and atmospheres modules. My PGCert in Planetary Science gave me knowledge in early solar system materials and meteorite composition and research reviewing skills. My BSc included studying petrology, sedimentology, and geodynamics, including time spent studying impact consequences, such as shock metamorphism in different materials. These degrees give me a solid foundational knowledge of terrestrial planet development and insights into specific features and milestones in Earth's evolving history. I have always enjoyed expanding my knowledge further and developing new skills, tackling new and novel topics, such as astrophysics and fencing, alongside reading further into my chosen fields.

I am passionate about working to learn more and assist with the learning others may undertake. At its core, Planetary Sciences is a multi-disciplinary field that synthesises bodies of knowledge together. I strongly believe in building collaborative links between myself, staff, students, and third parties. Working as an Administrator in Clinical Psychology allowed me to work with professionals and patients to deliver life-changing care. I was required to be adaptable to new challenges, be they people in difficult situations, new Trust-wide initiatives, or updates to our practices and processes.